Crime and Justice UK Parliament Thematic Research Lead

The UKRI Fellowship as Thematic Research Lead for Crime and Justice is designed to support and promote the use of academic research in Parliamentary law- and policy-making. The role of the Thematic Research Lead is to create links between academics in the field of crime and justice with Parliament, and facilitate the sharing of research findings in this context. This is anticipated to lead to positive use of research in developing, reforming and using the law and associated policy. This proposal is designed to outline the activities and engagement over the course of the Fellowship.